Intense Milk

The proliferation of premium Coffee Shops worldwide has created a consumer with sophisticated expectations for hot beverages. The dispense industry, challenged to match coffeeshop quality, are limited to practical but poor-quality shelf stable dairy replacement options. The company developing a sustainable solution to the problem of extending the shelf life of milk without compromising its flavour or protein functionality will position itself as an immediate market leader.

The disruptive technology, Intense Milk, developed by A La Carté Limited places the company in a strong position to capitalise on the high-growth potential of the beverage and foodservice markets, both domestically and for exports. The project comes with the added benefits of protecting and creating UK jobs -- both in the dairy industry and the wider economy - and championing UK innovation. The product has welcome additional benefits, significantly contributing to a zero-waste economy by reducing the amount of milk wasted and the amount of packaging which would otherwise go into landfill. Intense Milk will be a major disruptor within the convenience beverage market and expand commercial opportunities for both the company itself and the UK supply chain it supports.

The ALC specialised team have completed prototype development and initial testing and have applied for an Innovate UK SMART Grant to aid with experimental development costs. Next steps include pilot production, challenge tests to prove shelf stability, proof of performance in dispense equipment, consumer evaluation and validation at full production scale.